University College London and Hummingbird Technologies Limited

To improve the science, collection protocols, dataset quality and analysis behind the machine learning capabilities to achieve a +95% accuracy on the presymptomatic disease and weed detection algorithms to create commercially scalable products.